Investigation of fever as a protective mechanism in sepsis

Sepsis is a common and catastrophic condition that results in over 36,000 deaths per year in the UK alone. It is caused by an inappropriate response of the body when it tries to fight infection and subsequently 'over-reacting', leading to failure of the body's organs. This multi-organ failure leads to death in a third of affected patients, despite the best medical therapies currently available. Furthermore, those who do survive are often left with long-term problems including muscle and nerve dysfunction, psychological trauma, and are at increased risk from sepsis in the future.

Though some improvements in outcome have been achieved over the last 10-20 years through earlier recognition and prompt treatment, these have been relatively marginal. Many new therapies modulating the patient's immune system have been tried and all have failed in large trials. New ideas are needed to make significant inroads into improving prognosis and long-term recovery.

The critical care group at UCL has identified a mismatch between production and utilization of energy stores in sepsis. The body's cells may be shutting down their metabolic processes as a self-protection mechanism, akin to the hibernation response many species exhibit in cold weather. However, while this could increase the chances of the cells surviving a severe, prolonged stress, the cells lose their functionality and this may explain, at least in part, the development organ failure.

Of note, patients with sepsis who have a fever are much more likely to survive. Whether this represents a protective mechanism, or failure to generate a temperature represents an inability to respond appropriately, is not understood at present. Despite the common presence of fever, it is still not known where the excess heat actually comes from. There is strong circumstantial evidence and early pilot data to suggest this may arise from one or both of two pathways.- 'uncoupling' and 'calcium cycling'. In the former case, a large proportion of the oxygen normally used to produce energy substrate ('ATP') is diverted towards heat generation. While on first sight, depriving the cells of its energy stores may be viewed as harmful, this can arguably protect the cells and, in particular, the cell's powerhouses - the mitochondria - from stress-induced damage.

I thus wish to focus on this important yet overlooked aspect of sepsis, and to try to establish through my research whether fever is protective or deleterious. Identification of the underlying mechanisms may lead to the development of effective new therapies. As part of this work, I will collaborate with a renowned research group in Paris who have developed a new agent that may prove useful in sepsis.

Technical abstract
I aim to explore the nature and role of mechanisms underlying fever in sepsis and its association with improved survival. I will focus on mitochondrial uncoupling and futile calcium cycling via SERCA as these heat-generating processes may increase markedly in sepsis. Diverting oxygen use away from ATP production towards heat, or increasing utilization of ATP for heat production, may induce a cellular metabolic shutdown akin to hibernation/estivation. While affecting cell functionality in the short-term, this may offer protection through reduction of damaging reactive oxygen species generated in excess in sepsis by mitochondria. Alternatively, beiging of white adipose tissue, which occurs after 1-2 weeks in burn patients, may arguably be detrimental to recovery by maintaining a catabolic, cachectic phenotype.

I will use well-established long-term rat models of sepsis, isolated cells and tissues, and cell lines, and biopsies of fat and muscle taken from septic patients at different time points to explore this hypothesis. On identification of mechanisms responsible for fever, I aim to modulate them using specific inhibitors or siRNA knockdown, to determine whether such a strategy is protective and/or detrimental in the short or long term. I will also investigate a novel carbon monoxide releasing agent that enhances mitochondrial function but also induces mild uncoupling.

I will use 3-day and 14-day rat peritonitis models, employing in vivo echocardiography, metabolic monitoring and thermal imaging and taking blood and tissue samples for identification of uncoupling proteins and sarcolipin-induced SERCA-1 cycling. Ex vivo techniques will include respirometry, dual photon beam confocal microscopy, and immunohistochemistry, and standard methodologies such as Western blot and ELISA.

This original study has the potential to identify important mechanisms underlying sepsis (and other critical illnesses) that may be used for novel therapeutic targeting.

Potential impact
Patients with sepsis -
I hope the principal beneficiary from my research will be patients suffering from sepsis. A greater understanding of sepsis pathophysiology will lead to an enhanced appreciation of the role of fever and, hopefully, therapeutic innovations targeting the underlying mechanisms.

Academics in the field of sepsis and other disciplines such as oncology. The role of fever, cachexia and other aspects of my work could have translational relevance elsewhere.

Drug development teams - leading to novel development offering new treatment modalities.

Economic argument -
Basic science and translational research is required before progression to therapies. If it supports further drug development and industrial involvement, there is a potential gain to the economy. It will contribute to the view of the UK as a centre of academic excellence and an academic power. Furthermore, if health outcomes are improved the social and associated economic burdens are is also reduced.